Novel thermolabile enzymes for production of high value food chemicals

Biocatalysts Ltd will undertake a project to develop new thermolabile enzymes for production of high value food chemicals. As part of the project the company will work with the University of Swansea to use novel in silico modelling techniques to identify enzyme structures that have optimal performance with respect to both specificity and thermal lability.